Molecular Frame Photoelectron Circular Dichroism Experiments

This is a PhD research project in physics that will use intense non-resonant laser fields to induce alignment of gas-phase molecules in the laboratory reference frame. This alignment will be characterised using the velocity-map imaging (VMI) technique and benchmarked against computer simulation codes. The ultimate goal is to then align carefully selected chiral molecules (i.e. molecules exhibiting distinct left- and right-handed forms) and again use the VMI approach to record photoelectron angular distributions (PADs) resulting from multiphoton ionization with circularly polarized light. Asymmetrical structural differences in the PAD shape along the forward/backward scattering direction (so-called photoelectron circular dichroism) are expected to reveal more complex detail than those obtained from unaligned samples. Photoelectron circular dichroism is a novel tool for analysis of chiral molecular samples (of relevance to biological/pharmaceutical research) and there is need to better understand the underlying fundamental photophysics. This project aims to address that issue.